Sustainable Composites

Composite Materials Ltd (CML) is primarily a manufacturer of thermoset, tooling boards and
pattern materials, these products support a broad range of applications across multiple diverse
manufacturing sectors, including but not limited to aerospace, automotive, motor-sport,
marine, foundry and other industrial sectors. These products are patterns, prototype moulds,
assembly fixtures and jigs to aid the manufacturing process. The sustainability of thermoset
materials, particularly composites has been cited in various TSB KTN reports as a barrier to
their wider adoption and the TSB Materials KTN has a programme to promote the
sustainability of composite materials. CML would like to quantify the market opportunity for
a sustainable product within the market sectors previously mentioned.